Developing Skills through Learning in Practice

My research focuses on how people learn to become skilled professionals. Skilled professionals are the backbone of any organization and their development is crucial to the UK economy. My research is interested in how individuals through proactivity (PhD) or through values sensitivity in decision making (recent research) shape the learning required for new roles or new skills. My PhD research focuses on how new entrants in the maritime industry transition to skilled practitioners. My recent project looks at how practitioners develop sensitivity to values in shared decision making in the surgical teams. During the fellowship, I will engage in a programme of activities focusing on research dissemination and impact which will be critical in developing my career as an academic in the UK higher education sector. Each element of the proposed programme is an opportunity to engage in learning, which is important for my development from a new entrant to a skilled practitioner in the academic profession.
1. I will engage with practitioners and policymakers through developing practitioner-focused publications aimed at a practitioner journal and a trade magazine. I will also communicate my research findings via presentations aimed at non-academic users. Interacting with non-academic audiences will help me focus on the practical implications of my research, consolidate networks in the non-academic community and develop user-centered research collaborations for the future. These aspects will help me develop impactful research, an important criterion for establishing a career in academia today.
2. I will conduct and facilitate 2 knowledge exchange events to develop multidisciplinary research networks. I will lead a 1-day workshop on the learning values in practice. The workshop will bring together faculty, early career academics, and PhD students from the fields of management, philosophy, and medicine together to discuss values as a topic that is finding relevance in today's academic and non-academic community. The workshop will take place at the University of Warwick, with the infrastructure support from IKON Research Group. Additionally, I will work with my mentor to facilitate the 5th edition of the Ethnography Circle, a series of informal, multidisciplinary seminars for researchers interested in ethnography as a research method. These events will help develop and consolidate a multidisciplinary research network an essential competent for a prosperous academic career.
3. I will refine existing papers and develop new papers from the PhD research and the most recent research project. These papers will be submitted to top-tier management journals, a necessary prerequisite to gain employment in the UK and international higher education sector. I will co-author with my proposed mentor Professor Nicolini, an internationally leading practice-theory scholar. Additionally, I will co-author papers with some of the leading scholars the field, Professor Swan and Professor Oborn at University Warwick (PhD research) as well as Professor Fulford and Professor Handa at the University of Oxford (recent research). I will benefit significantly from having a mentor, who is well versed in my field of interest and has a strong track record of publishing in top-tier journals. The co-authoring experience and the learning opportunities it presents will help me develop as a future academic.
4. I will conduct a short research visit at the University of Alberta to develop collaboration opportunities at the Alberta School of Business with scholars such as Professor Trish Reay and Dr. Joel Gehman on topics that I have identified as interesting for future research through my PhD and most recent research project. The research visit will help me develop research connections in an international setting. It will help me learn more about areas of research such as professional role identity and values work which will aid in the development of future research trajectory